V2VNY Phase 2 - optimising AC bidirectional charging for fleet and non-domestic V2V, V2B or V2G applications

V2VNY Phase 2 proposes the demonstration of a unique AC-V2G solution, targeted at the non-domestic customer market, which utilizes a three-socket charger design which enables potential of V2G, V2B and V2V applications. It builds on the Phase 1 feasibility study and development project, which has proved the viability with a range of vehicle types, including MG, Kia and Hyundai. Fused with CrowdCharge's patented optimization tools, it unlocks maximum value from V2X services for clients, while GridBeyond's aggregation engine provides access to wider flexibility markets. JLR provide OEM perspective and trial vehicles. The unique design has significant potential for V2V, supporting fleets who need to prioritise energy to specific vehicles, opening new business model opportunities for different user groups. A number of business models and use cases will be trialled within the project to understand the value which can be unlocked from each.